AeroVision = Enhanced Airborne Vision Sensor

We are developing small unmanned aircraft for use throughout the world in scientific (ash
cloud monitoring), commercial (oil, gas and mineral exploration and production) and state
(land and maritime border patrol) applications. The greatest technical challenge to the use of
unmanned aircraft operating beyond line of sight is the development of an effective collision
detection sensor. This is an essential requirement that has been voiced at every unmanned
vehicle conference I have attended. It has also been a requirement of our potential customers,
including Fugro Airborne Surveys and Sander Geophysics Limited (the largest and second
largest geophysical survey companies in the world, both based in Canada) for Government
agencies and oil, gas and mining exploration and production companies.
We propose to investigate the nature of the global market and the financial and technical
feasibility of developing an airborne collision detection sensor, based on the use of two
synchronised cameras operating as a stereo imaging pair, to mimic fish, bird and human
vision. We plan to introduce additional innovative enhancements to the stereo vision
technology with polarisation sensitive imagery, something fish use to see more clearly though
underwater haze, which has the potential to see through some level of cloud cover.
Our aim, should the market analysis be positive, would be to develop, test and use this system
on unmanned aircraft that fly beyond line of sight, to enable the aircraft to detect and avoid
airborne objects, such as other aircraft, balloons and parachutists.
Once proven, it was suggested by Cliff Whittaker at the Civil Aviation Authority, this sensor
could find wider application on light aircraft, so contributing to the safety of air travel and
enabling us to build up a world leading export business in this area in the U.K.
Another benefit will be environmental, since small unmanned aircraft use less fuel than their
manned counterparts.